Corridor8 Midlands Expansion

Corridor8 began as 'Corridor' Magazine in the 1970s, at the forefront of combining visual art and experimental writing. Since then it has evolved into a publication that covers and responds to contemporary artistic practices in the North of England, relaunching in 2009 and now holding a unique archive of creative practice across the region, as well as creating quality opportunities for writers and artists which in turn strengthen the creative ecologies and economies in areas that have historically struggled to retain talent.

After three successful years of our 'Supported Content' model and having moved away from a reliance on public funding, with a strong and committed team of directors, editors and writers we are now ready to expand our coverage to include the Midlands.

As a team of well-connected practitioners, we have often fielded requests from organisations based in the Midlands and pitches from writers, but due to our organisational structure we have not had the capacity to undertake this new challenge. However, our model is scaleable and with few overheads there is little risk involved, however we do require investments in order to undertake organisational restructures and to trial previously untried experiments.

This investment from DCMS innovation funding allows us to expand our successful and valued service, which will in turn create high quality opportunities for practitioners and strengthen arts ecologies.